Natural Products to Combat Problems in the Developing World

Technical abstract
This workshop has been developed from two different proposals outlined by HVCfP and BIOCATNET: our common focus is an overarching theme of exploring the interface of IB and agriculture. Since these are two major research priorities for BBSRC it is important to fully understand the interplay between these areas and examine the impact of research in this area on the developing world.